University of Aberdeen And Voluntary Action Orkney

To develop on-line Communities of Practice supported by action research, to promote continuing professional development (CPD) for Community Learning & Development (CLD) staff in North Scotland.